Mangalitsa Pigs - Agroforestry Model Feasibility Study

A fully documented feasibility study of rearing Mangalitsa pigs in woodlands for pork production. An Agroforestry business model which will run for 18 months that intends to spearhead the Mangalitsa pig as a perfect choice for UK pig farming producers and highlight the breed's capacity to be a highly reputed, sustainable, resilient, viable and productive choice of pig to breed.

At the end of the project, information on best practice and study results will be reported. We expect beneficial outcomes and positive impacts following designated farm activity monitoring by Beal's Farm Ltd; combined in partnership with Cranfield University's participation with their state-of-the-art analytical equipment and technical staff for the provision of scientific data on soil changes & carbon sequestration. Partnership also includes AgriSound, who will be analysing effects on pollination activity. The report will be available for dissemination among the wider pig farming community, academic domain and hospitality industry with the aim to encourage emulation by pig rearing producers of this feasibility study model across the UK.